DNA repair and mutagenesis at replication forks: analysis of HelQ and Rrm3 helicases

The project focuses on HelQ, a human DNA repair enzyme. Malfunctions in HelQ are associated with the onset of some cancers, by mechanisms that are unclear but seem to relate to the ability of HelQ to interact with Rad51 and Rad51 paralogue enzymes. The rotation will spend a few weeks doing biochemical analysis of helicase enzymes by (a) the effects of site-directed mutagenesis on ATPase, DNA binding and helicase activity and/or (b) analysis of helicase protein-protein interactions with Rad51 and its paralogues.